AI-driven Advanced Data Management for Smarter Agriculture

Our project, titled " AI-driven Advanced Data Management for Smarter Agriculture", is an eight-month initiative designed to redefine agricultural data management. Harnessing the power of artificial intelligence to streamline and improve the data ingestion and validation processes that the sector increasingly relies on. The project focuses on upgrading YAGRO's existing Data Ingestion Engine, which serves as the backbone for farmers and other stakeholders in the supply chain by providing comprehensive analytics and insights.

The upgraded engine will include advanced AI features to enable the following:

* **A_\*_**utomated data verification\*: Use machine learning to verify data accuracy against established historical patterns, improving accuracy and reducing manual verification.
* **Anomaly detection**: Using AI algorithms to identify inconsistencies and gaps in data, enabling rapid correction and ensuring high-quality data.
* **Data transformation**: Using AI to suggest efficient data transformations, enabling seamless integration of different data sources into the analytics platform.
* **Self-service for farmers**: Providing farmers with AI-assisted tools for data validation and enrichment, encouraging a proactive approach to data management and improving the usability of submitted data.
* **Adaptation of data sources**: developing adaptive algorithms capable of automatically integrating new data sources, ensuring scalability and adaptability in an ever-evolving data landscape.

Our objective is to create a reliable, comprehensive and user-friendly data platform that significantly simplifies data management for farmers, whilst reducing time and cost and improving the accuracy of data. Our end goal is to provide a seamless, efficient and intelligent data management tool that not only streamlines the data verification process, but also supports farmers with accurate, timely and actionable data and insights, leading to better-informed decision-making and ultimately a more productive and sustainable agriculture industry.

The expected impact of our project is significant. By reducing the time and resources currently spent on data management, we aim to unlock new opportunities for growth and innovation within the sector. Moreover, by providing refined high-quality datasets, we will improve the performance and predictive accuracy of machine learning models, paving the way for more efficient future applications.

Our commitment to responsible and accountable use of AI and data privacy ensures that all advances are in line with the highest standards and regulatory frameworks.